Machine learning recognition of mature Tertiary Lymphoid Structures in histology images

In recent years, it has been shown that harnessing the body's immune response to fight cancer can induce patient remission. However, the benefits of these immune based drugs are limited to a minority of cancer patients and there is currently intense research to identify the patients who will respond to these medications.
Certain types of white blood cells, including B and T cells, can infiltrate cancer tissue and attack tumours. The lymphocytes can co-exist independently amongst cancer cells, but their aggregation into tightly cohesive functional units, called Tertiary Lymphoid Structures (TLS), is now recognised as a critical factor in the overall immune response to cancer, as well as being a marker to response of immune based drugs to certain cancer types.
Our overall aim is to create a tool to recognise TLS efficiently and rapidly in a standard fashion with currently available patient data in hospital settings. With the help of immunohistochemistry, TLS’s can be identified on histology slides by specialised doctors. However, this process is tedious and subjective to interpretation between doctors, thereby hindering its practical application across large groups of patients. We have published the first peer-reviewed study whereby artificial intelligence recognised TLS on histology slides with great accuracy.
In this project, we will focus on mesotheliomas which are rare but aggressive cancers caused by asbestos exposure. This is because there are no current approved biomarkers for mesothelioma patients to be treated by immunotherapy. Preliminary evidence from the ground breaking CONFIRM mesothelioma trial suggests that the presence of mature TLS is a predictor of response to immunotherapy. However, in this study, TLS's were detected using sophisticated research techniques not currently available in the hospital.
The aim of the project is to a) initially to develop an artificial learning tool to focus on the automated and fast recognition of the mature TLS and to validate it in a dataset of mesothelioma cases. By using this software, mature TLS's can be quantified using data and technologies currently available in the hospital. Subsequently, we will b) utilize this software-driven approach to investigate the correlation between mature TLS and immunotherapy response in the CONFIRM, MIST3, MIST4, MIST5 and MEDUSA clinical trials for mesotheliomas. By utilizing archival formalin-fixed paraffin-embedded tissue, surplus to diagnostic purposes, the algorithm will be trained on a robust dataset, ensuring its applicability and scalability in clinical settings.
The results of this project may provide the evidence for a Phase 2 clinical trial of immunotherapy patients involving the Leicester NIHR Biomedical Centre, under the leadership of co-applicant DF. It has potential to lead to the development of a novel biomarker tool for mesothelioma patients which could significantly improve treatment outcomes enhancing patient care. As a result, mesothelioma patients who are eligible for immunotherapy could be promptly and precisely identified using mature TLS identification and analysis, streamlining the selection process.
Furthermore, it can also be extended to be used in other cancer subtypes, as mature TLS has the same morphology across different cancer subtypes.